A Virtual Reality environment with emotion recognition and coaching capability for psychotherapy of depression and anxiety

The world is in a mental health crisis of monumental suffering, the quality of mental health services is routinely worse than the quality of those for physical health and the rising global cost will hit USD16tn by 2030 (Lancet report 2018). In this setting, it is imperative to develop a holistic and self-administrable therapeutic core method for mental illness, using advances in AI, that can alleviate the sufferers symptoms, assist the clinicians and be customised for different psychological disorders and age groups. We take up this challenge by augmenting the VR tool for self-attachment with emotion recognition and virtual coaching.